AutoDL: Automatic Data Labelling, and Learning for Machine Learning Applications

Mentat Innovations Limited is an established provider of Artificial Intelligence (AI) solutions for enterprise and industry. Based in London, our team is specialised in the delivery of industry led projects, providing end to end solutions from concept design, through to implementation, testing and refinement.

Machine Learning (ML) is a branch of AI supporting systems to learn from data, identify patterns and make decisions with minimal human intervention. However, ML relies heavily upon the accurate labelling of data. ML has evolved as a breakthrough technology across many industry verticals in recent years, promoted through a prolific rise in the amount of data owned, or accessible to businesses. The growing levels of data being created throughout the World represents a valuable opportunity, but in order to leverage this data, more efficient and cost-effective methods of data curation must be delivered. The AutoDL technology represents a revolutionary approach towards developing ML technologies, removing the need for a costly, time consuming and human led data labelling process.

Mentat Innovations have successfully developed a bench top prototype of the AutoDL technology, demonstrating performance levels of up to 90% accuracy. This project is a key component of our development pathway, allowing for the optimisation and further refinement of our approach. We shall also pursue testing within an industrial setting, utilising real life industry data. This will provide valuable input towards our onward development activities, and support Mentat Innovations to achieve its first commercial installations of AutoDL within 6 months of project completion.